Probing chromatin structure in single molecules

Abstract
Genomic organisation within the nucleus is a compromise between available space and ease of access of DNA-binding proteins, including transcription and replication factors, to their respective sites on DNA.
The majority of DNA-binding proteins display preference for particular sequence motifs, though current chromatin structure experiments on populations of cells show vast variation. Studies have identified many
"fuzzy" binding sites where the position differs between cells. It is not known if these are important for genome organisation or other protein binding in proximal sites. This project seeks to develop a method
that can be applied to single molecules to examine the true binding positions in individual cases, allowing potential interactions to be examined.

Priority areas addressed
This project falls within the "World Class Bioscience" BBSRC research remit, in addition to "Data-driven biology", "Technology development for the biosciences" and "Systems approaches to the biosciences".

WUB, ENWW